BIM for Manufacturing

NYMAS is a leading provider of accessible washroom equipment to the healthcare sector. This project will identify and embed a defined set of BIM uses within the company. It will systematically analyse both the external and the internal uses of BIM which are relevant to a manufacturing organisation. A discrete plan of work for exploiting the BIM uses will be developed and implemented.